Feasibility of a UK Sustainable Advanced Composite Materials Supply Chain for PFAS Treatment in Water

The project will explore whether the UK can build a new, low-carbon manufacturing supply chain to tackle Per-and polyfluoroalkyl substances (PFAS), "forever chemicals" in water.? Instead of relying on imported activated carbon, the study looks at turning UK agricultural and forestry residues into advanced biochar--based composite materials, then organising the factories, logistics and quality systems needed to supply them reliably to water companies.?

During the feasibility study, PCIL will map UK sources of suitable waste-biomass and biochar, identify potential molecular filter raw material suppliers or manufacturers, and design how these can be combined to produce a composite adsorbent that captures and destroys PFAS from drinking water and wastewater treatment plants. The project will examine the supply chain of materials so that water companies can trust UK PLC to support them more than today's imported products.

Using laboratory data from our Oxford facilities, the team will compare the performance, costs and carbon footprint of these composite materials against conventional granular activated carbon.? They will then model how different supply chain designs affect resilience to shocks, overall cost to utilities and environmental impacts such as greenhouse gas emissions and waste generation.

End-user advisors from Thames Water and Anglian Water will help shape the work, providing real-world insight on procurement cycles, logistics, operational constraints and regulatory approval processes.? Their involvement ensures that any proposed UK supply chain is practical to adopt, can integrate into existing plants, and supports the sector's commitments on net zero and supply security.

The project will provide a clear, evidence-based blueprint for UK investors, suppliers and utilities to build out domestic manufacturing capacity for PFAS treatment media.? This could reduce reliance on imported materials, make better use of UK biomass resources, create skilled green jobs and position the UK as an exporter of sustainable water treatment supply-chain solutions.